Energy Efficient Combined Freezer and Thermal Trailer Body

Botanic Energy is developing an energy efficient combined freezer and thermal trailer body for large and heavy goods vehicles that utilizes thermodynamics rather than fossil fuels to enable temperature controlled distribution without transport refrigeration units.

Road transportation is responsible for a major part of global emissions, with temperature controlled transport producing considerably higher pollution due to the greater reliance upon fossil fuels for cooling and leakage of refrigerant. Greenhouse gas emissions from conventional diesel refrigeration units can be as high as 40% of a vehicles emissions with transport refrigeration units (TRUs) emitting nearly thirty times more particulates and six times more nitrogen oxides. The transportation sector is under pressure to reduce CO2 emissions and become less reliant upon fossil fuels.

The use of thermoelectricity in refrigerated distribution emerges as a significant alternative for internal environmental control. Decarbonising cooling and heating with advances in insulation will help achieve environmental targets and the move towards zero carbon transportation.

Based upon thermodynamics, Botanic Energy's combined freezer thermal trailer body is designed to address these problems. This innovative technology takes advantage of temperature differences between internal and external environments, offering an energy efficient alternative for environmentally conscious regulators, manufacturers and hauliers.

Botanic Energy's thermal cladding system has progressed from concept through to early research and basic prototypes leading to several patents. We are seeking project funding to accelerate the development of the technology and products for commercialisation from the UK for domestic and global markets.

Our project involves further research and development of the component parts of the system, progressing designs and make up of specific elements and the development of a demonstration prototype for testing in controlled environments.

The aim of the project is for Botanic Energy's Combined Freezer and Thermal Trailer Body to offer zero carbon dioxide emissions from chilled transport by displacing fossil fueled systems with the associated savings in materials, energy consumption and cost.